The University of York and AEMT Limited KTP 21_22 R2

To convert a hands-on practical course into an online virtual learning system-based course which uses virtual twins of real world equipment for training and assessment. Assessments will be undertaken through the development of dynamic grading, based on various different types of virtually twinned machinery.